Exploring Play and Creativity in Pre-Schoolers' use of Apps

The proposed project is a collaboration between the Universities of Sheffield and Edinburgh, the BBC (CBeebies), children's media industry partners, the companies Foundling Bird and Dubit, and Monteney Primary School in Sheffield. The project has been co-constructed amongst these partners in order to address a gap in knowledge with regard to preschool children's (aged from birth to five) use of tablet apps. The aim of the project is to develop understanding about preschool children's use of tablet apps and identify the ways in which the use of apps may promote play and creativity, and to use this information to inform future app development and future purchases of apps by parents/ caregivers and early years settings/ schools.

The project has four distinct but interrelated phases. In the first phase of the project, a survey of 2000 parents of children from birth to 5 will be undertaken by Dubit. Little is known about the most frequently used tablet apps by young children in the UK and the survey will provide information about the extent of children's use of tablet apps, the type of apps used and parents' motivation for buying specific apps. In Phase 2 of the study, six case studies will be undertaken of families with children aged from birth to 5 who use tablet apps. The case studies will develop understanding about parents' motivation for purchasing specific apps and children's responses to a range of apps in terms of their promotion of play and creativity. Four visits will be made to each family in which parents will be interviewed about their children's use of tablet apps and children will be observed using their favourite apps. In the third phase of the project, workshop sessions will be undertaken in a Foundation Stage 1 class and a Foundation Stage 2 class involving children aged three to five, in which children will be observed using a range of apps. The extent to which the apps promote play and creativity will be reviewed. The apps that will be the focus for Phase 3 of the study will be identified as the top six named favourites of children, as recorded in the Phase 1 survey. In addition, children will also be observed using four augmented reality apps identified as being of interest by the research team. In Phase 4, we will analyse the apps used in Phase 3 in order to identify which features were successful in promoting play and creativity

The project will have a range of impacts. The information developed regarding this range of apps will be of value for the children's media industry partners involved in the project. The project will inform future development of apps by the children's media industry. In addition, the project will inform educational provision for apps in the early years through the development of a set of criteria for choosing apps and guidelines for practice. Finally, the project will provide guidance for parents and caregivers in terms of selecting apps to be used with young children and in using them to support play and creativity.

Potential impact
The project will benefit a range of audiences, including: (i) the media industry partners involved in the bid; (ii) the children's media industry more widely; (iii) parents and caregivers of pre-school children; (vi) young children; (v) teachers and early years practitioners working with pre-school children; (vi) policy makers. The benefits each of these groups will gain are outlined below.

(i)The first group to benefit from the project will be the children's media production companies involved directly in the project. CBeebies will gain important knowledge about the use of apps by their target audience, which will inform future content development and commissioning. Foundling Bird is currently producing a suite of new transmedia productions for pre-school children. As part of this work, they plan to develop a series of apps that enable children to extend their narrative engagement with television programmes. As such, they would find participation in the programme to be of value as it will enable them to work alongside academics who have expertise in children's learning and development through the use of technology and the combination of that knowledge with the expertise of Foundling Bird in product development should lead to some important insights into apps development for pre-school children. Similarly, Dubit is a company that works with a number of media industry partners on new developments. They are working with a range of companies on the development of apps, including augmented reality apps. Their collaboration in this project will enable them to develop important insights about the development of augmented reality apps, which will be of value because these apps are in the early stages of development. Therefore, the project will be of benefit to both of these companies in three key ways. First, they will use the understanding developed with regard to the affordances of apps that promote play and creativity in the creation of new products. Second, the partners will consider the application of approaches developed to the collection and analysis of data to their own future research processes. Finally, the companies will use the information developed about how parents choose apps for pre-school children to shape the marketing and promotional material they use for these products.

(ii)The wider children's media industry will benefit from the project through the information gained about the contributions that apps can make to children's play and creativity. The project will identify aspects of apps that promote play and creativity and those attributes of apps that mitigate against play and creativity. This information can inform future product development.

(iii)Parents and caregivers will be interested in the findings in terms of the learning benefits of apps. The research team will develop a set of principles for choosing apps for pre-school children. Parents and caregivers will benefit from employing these principles when purchasing apps for their children.

(iv) Young children will benefit from the project because the enhancement of apps through knowledge gained in the project will, in time, enhance their play experiences.

(v) The project will lead to important information about the way in which apps may or may not promote play and creativity and this knowledge will be of interest to teachers and early years practitioners. The use of tablets in earlier settings and schools is becoming a little more widespread and educators would find information about the types of apps that are of value for this age group to be useful in informing their purchases.

(vi) The project may be of interest to policy makers, in particular Ofcom, as they currently undertake annual surveys of children's media use, including children aged from 3 to 5. The findings of the project could inform future iterations of the media literacy survey.

The processes involved in achieving these impacts are outlined in 'Pathways to Impact'.